Accessible Innovative Methods for the Safety and Sustainability Assessment of Chemicals and Materials

The CHIASMA’s Central Objective is to develop a new and improved Safety and Sustainable by Design Assessment framework
based on innovative, in-project validated in vitro and in silico methods New Approach Methodologies (NAMs) and data for the next
generation of hazard- & risk assessment of chemicals and materials. The developed NAMs cover main human target organs and exposure
routes. The CHIASMA Assessment Framework will be based on an iterative multi-step approach based on Next Genaration Safety
Assessment (NGSA) that combines chemocentric and biocentric approaches and NAMs and it will be able to predict regulatory relevant
endpoints and long-term safety, together with absolute Life Cycle Impact Analysis (LCIA). Developed methods will be demonstrated
for scienfic soundness and performances and for transferability (including to industrial environment), prior to submission to regulatory
bodies. Demonstration of the SSbD Framework in at least three chemicals/materials groups (PFAS, 2D materials for energy applications
and (nano-)pesticides), supported by the assessment of socio-economic aspects and gap analyses in the context of existing methods.
Integration of the new & improved methods for expressing safety and health parameter into existing life-cycle and sustainability
assessments methodologies and tools, as well as into the relevant applicable regulatory frameworks (incl. the SSbD framework). Provision
of accessible data for industry and public authorities, in order to ultimately support the wider implementation of the SSbD framework
and its criteria. The CHIASMA Project will run for 48 months. It is organised interdependent workflows, which will be broken down
into 9 workpackages aligned with the scientific plan in order provide an optimum project-conduct and achievement of Project objectives.